Low cost blue hydrogen production technology

The PhD will investigate using a hollow fibre technology adsorption system for the application of blue hydrogen. Supported by various industrial companies that allow access to advice on ceramic materials, legislations and energy production, these companies will determine the key scenarios which need to be considered throughout this PhD which could potentially be used in further applications. One application identified is the production of hydrogen which typically is produced from fossil fuel sources that emit around 500 Mt of CO2 per year. These established production facilities are reliant on a reliable and economically feasible method of CO2 capture to continue producing in a world where emission concern and awareness is rising constantly.

The potential for hollow fibres includes increased efficiency, durability, flexibility throughout its lifetime but also a lower pressure drop which avoids fluidisation and deceases cycle times. Economically, this research will allow for a step drop in the cost trajectory for CCS technology that will increase its potential adoption in multiple industries faster than without it. From energy and hydrogen production to exhausts of shipping vessels and cars, this application of CCS has nearly unlimited potential to reduce emissions towards a net zero world.